AI and Explanatory Visualization

Machines and algorithms are becoming smarter. Artificial intelligence algorithms are being used to understand human speech, drive cars, make decisions, compete at games, and recommend products. But how do they work? How do you know that they make the right decisions? How do you know you can trust them? Why did the algorithm choose one way, in comparison to another? If we, as humans, are to trust these `intelligent algorithms' then we need to know more how they work. As humans are depending on AI systems, regulatory bodies are requiring clearer accountability and transparency in the decision processes [1]. Explanatory visualization techniques can help [2,3]. Visual explanations can be ideated that make explicit, ideas, processes, algorithms and so on. These can make explicit ideas and decisions that are implicitly encoded by the algorithm. But there are many challenges. What facets to explain? How to capture the data? How to visualize them? How can users understand uncertainty? How do they affect positive change? Etc. This research will focus on developing and coding novel visualization strategies to explain AI. A design-study approach will be applied [4] and new data-driven and human-computer interactive interfaces created and evaluated. It requires someone with skills in design and software engineering. To develop trustworthy, justifiable and contestable explanatory visualizations of AI.